Auricle

AURICLE

AURICLE is an immersive unforgettable group experience which utilises cutting edge surround audio technology and sophisticated visual design to tell contemporary and familiar stories in a uniquely designed physical space, the Auricle Dome

From thunder, waves to jungle cries, this hyper real three-dimensional surround sound technology allows Auricle to conjure convincing dynamic movement of sound creating immersive listening experiences unlike anything previously available.

Auricle aims to present an entirely new type of immersive experience for British and global audiences, commissioning leading writers and globally recognised talent to bring new and much loved stories to life in the Auricle Dome.